Archer: Enabling a paradigm shift in the way clinical trials are conducted

IgniteData is an exciting, fast-growing UK SME that uses data and technology to streamline key stages of the clinical research process. It provides world-leading software and consultancy services, including its clinical trial data management system, 'Archer', to facilitate the use of data in clinical investigations, ensure correct data transfer and validation and enable clinical studies to be carried out more quickly and cost-effectively.

This project will accelerate the development and commercialisation of Archer, IgniteData's 'next-generation' cloud-based digital-health platform (termed a 'Software-as-a-Service' or SaaS). Archer is capable of remotely accessing and transforming patient medical records to enable the rapid, automated delivery of accurate, tracked and validated data to multiple research applications, including critical Covid-19 clinical research.

Archer will provide real-time patient level insights to healthcare providers, and researchers. This innovation will allow the transfer of unstructured and structured data from EHRs in secondary care to clinical trial EDC platforms, replacing the manual transcription methods that currently lead to significant time delays, errors and additional costs.